Loughborough University and Worldline IT Services UK Limited KTP 23_24 R4

To generate predictive analytics capability for transport and mobility data enabling understanding of customer behaviours through enhanced mobility as a service market solutions.